A Study Into the Transformative Potential of Ipsative Assessment in Post-primary Mathematics Education

A Study Into the Transformative Potential of Ipsative Assessment in Post-primary Mathematics Education